Cytokine antagonists in ovarian cancer

Ovarian cancer is known as the silent killer because it causes few symptoms until it has spread widely in the abdomen. When a woman is diagnosed with ovarian cancer she is treated with surgery and chemotherapy. However after a period of 1-4 years, the cancer usually returns and is very difficult to treat.
In past few years we have learnt that growth and spread of cancers is helped by some of the chemicals that naturally control acute inflammation in the body. Inflammation is usually a good thing that helps us fight infection but in the case of cancer and chronic inflammation, these chemicals, called cytokines, are produced in the wrong place and at the wrong time. The usually helpful cytokines have become part of the disease process. This research has led to discovery of new drugs that help people with chronic inflammatory diseases such as rheumatoid arthritis, inflammatory bowel disease and psoriasis. The drugs stop cytokines working and greatly reduce symptoms, giving great benefit to many severely ill patients.
Because of the parallels between cancer and inflammation, it is possible that the same drugs may help cancer patients. In our previous research we have found that cytokines can drive ovarian cancer growth and spread. One cytokine that is particularly important is called interleukin 6. Interleukin 6 helps keep cancer cells alive and in turn switches on other inflammatory chemicals that make the cancer and the patient worse. In this trial we will take women with relapsed ovarian cancer and give them a drug that will block the action of interleukin 6 in the cancer. We hope that this will halt the growth and spread of their cancer, and also, may improve the general well being of the patient by reducing other interleukin-6 induced chemicals that can contribute to their often distressing symptoms.

Technical abstract
Inflammatory cytokine antagonists have useful disease modifying activity in several chronic inflammatory conditions. In view of the mounting evidence that inflammatory cytokines contribute to cancer growth and spread, we wish to investigate the clinical efficacy and biological activity of a neutralising antibody to the cytokine interleukin-6, IL-6, in women with advanced epithelial ovarian cancer. The rationale for conducting this study comes from extensive research into the cytokine and chemokine microenvironment of epithelial ovarian cancer by the principal applicant; and from many experimental and human cancer studies that link inflammatory cytokines with cancer growth and spread. IL-6 is a particularly compelling target in advanced ovarian cancer because of its anti-apoptotic properties and its association with disease severity.
The planned study is an open label Phase II clinical study of CNTO328, a chimeric (murine-human) monoclonal antibody that has shown high affinity for IL-6 in pre-clinical and clinical study and is well tolerated in ongoing Phase I evaluations. Sixteen women with advanced ovarian cancer will receive three intravenous infusions of 12mg/kg CNTO328 at two-week intervals, with the option of further infusions if there is evidence of response (CR, PR, SD). The primary endpoint is disease response, which will be assessed by a combined [18F]-FDG PET/CT scan prior to treatment and at the end of treatment. Secondary endpoints will be changes in IL-6 related biomarkers in plasma and evaluation of quality of life. Tertiary endpoints are quantification of changes in IL-6-related genes and proteins in tumour biopsies and ascites cells prior to and at the end of treatment, and sequential measurement of blood and ascites tumour cells using CellSearch technology.
Median survival of women with platinum-resistant ovarian cancer is approximately 12 months; new treatments are desperately needed. The addition of therapeutic antibodies to standard chemotherapy has improved survival in breast and colorectal cancer but there are currently no antibodies approved for treatment of ovarian cancer. If CNTO328 has clinical efficacy in this proposed phase II trial, our next step will be combination with either first or second line chemotherapy to see if we can improve patient survival. In addition, because we already have information on clinical efficacy and biological activity of TNF-? antagonists in patients with ovarian cancer, and these two cytokines stimulate cancer progression via different intracellular pathways, we would be able to investigate antibody combinations in future clinical trials.